Whisk.com

Whisk.com is a popular digital shopping list application that allows users to add any recipe they find online to a single shopping list and then, with a few clicks, purchase the ingredients from any online supermarket they like. The proposal is to layer open nutritional data on-top of our existing comprehensive food knowledge ontology in order to provide users with recipe recommendations based on their nutritional goals.